Primate medial thalamus: Investigating its functions and interrelated neural systems for memory

The current proposal will investigate the contribution of the medial thalamus to memory processes. Strokes and chronic alcoholism are some of the main causes of brain damage in the medial thalamus resulting in memory loss and these conditions are becoming more prevalent as a consequence of our modern lifestyles. To my knowledge I am currently the only researcher in the world who is studying the contribution of the medial thalamus in memory processing using macaques. Old World macaque monkeys will be used as their brain structures and neural interconnections are very similar to the human brain. The monkeys will participate in a range of cognitive memory tasks. Animal models of amnesia continue to provide a valid and reliable methodology for conducting vital experiments. In association with other experimental techniques they complement and advance our understanding of the neural mechanisms of memory processing in the brain proving beneficial to both basic science and clinical practice. Therefore the proposed research is highly important since improving our understanding of the medial thalamus can have significant benefits in the longer term for the development of diagnostic tools and methods of rehabilitation for memory loss in both the younger and older population.

Technical abstract
The proposed research will investigate the cognitive processes and neural systems associated with memory processing in the medial thalamus. Strokes and chronic alcoholism are some of the main causes of brain damage in the medial thalamus resulting in memory loss and these conditions are becoming more prevalent as a consequence of our modern lifestyles. Yet relatively little is known about how the medial thalamus contributes to memory as the majority of research has focussed on the medial temporal lobes instead. Current evidence indicates that the medial temporal lobe is no longer a unitary long-term declarative memory system. Thus a shift has occurred into identifying other neural structures in the brain associated with memory. The present proposal will use a multi-faceted approach in primates to determine how various medial thalamic structures may contribute to memory processing and other cognitive abilities, for example, executive function.

Within this overall aim there are several main objectives and aims, I will
1. expand the characterisation of cognitive deficits in the macaque model of thalamic amnesia;
2. determine the neural circuits that are critical for medial thalamic involvement in new learning, retrieval and other cognitive processing including executive function;
3. complement the behavioural experiments using immunohistochemistry techniques, specifically immediate-early gene imaging, which will provide information about functional activity in neural circuits involving structures within the medial thalamus during particular types of cognitive challenge.
4. develop expertise in comparative studies of memory processing involving human patients and non-human primates using a combination of neuropsychological testing and functional neuroimaging techniques.

To my knowledge I am currently the only researcher in the world who is studying the contribution of the medial thalamus in memory processing using macaques. The primates will participate in a variety of different cognitive memory tasks. Animal models of amnesia continue to provide a valid and reliable methodology for conducting vital experiments and in association with other experimental techniques they complement and advance our understanding of the neural mechanisms of memory processing in the brain. Furthermore the similarity of brain structures and interconnections between humans and Old World macaques will benefit both basic science and clinical practice. The proposed research is highly important as improving our understanding of the medial thalamus can have significant benefits in the longer term for the development of diagnostic tools and methods of rehabilitation for memory loss in both the younger and older population.